Sodium-ion batteries for electric vehicles

A consortium of three businesses, Faradion Ltd. , AGM Batteries Ltd. and Renault together with Warwick

University have come together to demonstrate that battery packs based on sodium-ion technology can be

manufactured successfully on a commercial scale. The technology has been developed in the laboratory by

Faradion Ltd who will be joing forces with Warwick University and AGM Batteries Ltd to transfer the technology

to AGM`s battery manufacturing plant. Renault contributes to the setting of priorities for the programme by

providing information on market requirements.